The Evolution of Division of Labour

This project will explore how natural selection can lead to the evolution of division of labour (DOL), why DOL occurs in some scenarios and not others, and its role in the major evolutionary transitions in individuality. I will take a theoretical perspective, using tools from kin-selection theory, adaptive dynamics, and comparative biology.

Key BBSRC Priority Areas: Understanding the rules of life / Bioscience for sustainable agriculture and food / Bioscience for an integrated understanding of health